BP Index

The BP Index project builds on our physiological signal AI programme and validates our consumer health system for the establishment of continuous Blood Pressure analysis.

The project uses new advances in AI to generate a Blood Pressure reading every 10 beats of the subject's heart without the need for an inflatable cuff.

For too many years diagnosis of hypertension have been made through wholly unreliable, inaccurate, uncomfortable inflatable cuffs.

We aim to change that and to create a validated solution that works for consumers using their smart watches optical photo plethysmography (PPG) signal.

Our Convolutional Neural Network takes the PPG signal from the smartwatch, uses our novel Dynamic Time warping DTW algorithm to check the stability and appropriateness of the signal and then segments the signal into 10 heart beat epochs that are then processed by our algorithm, to establish a Blood Pressure Trend.

In a typical 7-day period we analyse typically around 600,000 heart data points and generate up to 60,000 Blood Pressure Index readings. This level of analysis has never previously been achieved on a consumer health device, that the consumer is already wearing - it is merely software sat on-board the watch.

The BP Index project develops a first demonstrator app running on the Android WearOS. This will allow us to get to Minimum Viable Product - app v1.0, which will enable us to raise further funding within Northern Ireland to clinically validate the technology.

The app allows us to create an end to end data network between the consumers smartwatch and our cloud computing solution. Using the consumer smartwatch the project bridges the gap between app and medical device, and provides a new and novel means to analyse people's cardiac performance, their Blood Pressure, and links it all to their Circadian Rhythm.

Blood pressure fluctuates with a pattern that follows a Circadian Rhythm, with a peak in the early morning hours and a trough during sleep. This rhythm originates in a "master oscillator" located in the brain.

This is the cutting edge of consumer healthcare, blending AI algorithms with consumer tech to enable the consumer to better manage their health.

At the moment we only claim to establish a Blood Pressure Index. This is a trend that fits the Blood Pressure to the circadian rhythm. The BPIndex project will allow us to generate the app which allows us to clinically validate the performance of the algorithm.